Unlocking Future Photovoltaics: the Effect of Interfaces on Ion Mobility in Perovskite Solar Cells

Solar modules incorporating lead-halide perovskites now exceed the efficiency of conventional silicon modules. However, there is much still to be learned in order to drive further technology improvements. One area of interest is the presence of mobile ionic species, which have been shown to play a role in device efficiency, hysteresis and long-term stability.

The aim of this studentship sponsored by OxfordPV, a major player in photovoltaics technology, is to investigate the physical and chemical consequences of mobile ions diffusing around interfaces, for example those at grain boundaries and contact layers.